Liverpool John Moores University and Phoenix House - AKT4

To develop an Anti-Stigma Toolkit focussed on people affected by substance use, designed to reduce barriers to accessing support and to improve the quality of care and support received.

The toolkit will accelerate the innovation of anti-stigma strategies dissemination across substance use treatment providers and partnerships in which they work.